Modelling the influence of developmental factors on gene editing and gene drive outcomes

Publicly available non-specialist abstract
This DPhil will use mathematical and experimental approaches to investigate gene editing outcomes. The goal is to uncover the technical and organism-specific factors that make some uses of gene editing work well and others poorly. This project will focus on modelling recently developed CRISPR gene drives. This allows the underlying factors influencing the gene-editing process to be studied in the absence of the complexity and noise typically associated with user handling. The expected outcomes of this work are insights into how gene editing methods can be adapted to an organism's developmental characteristics to optimise their efficiency.

BBSRC priority areas the proposed research addresses
Data-Driven Biology, New Strategic Approaches to Industrial Biotechnology, Sustainably Enhancing Agricultural Production, Synthetic Biology, Systems Approaches to The Biosciences, Technology Development for The Biosciences, Global Food Security, Living with Environmental Change